Healthcare Efficiency Through Infrastructure Free Indoor Localisation

Navenio is a pioneering SME seeking to become a world leader in the global indoor positioning system (IPS) market. The proposed project will see the accelerated development and enhancement of an accurate, infrastructure-free indoor positioning system to improve the efficiency of hospital staff, producing cost savings of millions of pounds to both public and private funds, and introducing a transformative new technology to the global market.